Development of Cannula Dressing Aiding Venous Distension (Vacuderm)

Intravenous cannulation- (i.e. inserting a tube) is the most widely performed invasive
medical procedure. Intravenous cannulation is needed for giving medication, fluids
and bloods to patients across the globe. In England, the NHS purchased
approximately 24 million cannulae and the global figure is estimated to be 30 times
this. The cannula once inserted is fixed to the skin by a dressing. The global market
for cannula dressing is 70 million dollars. The insertion failure rate in cannulation
depends on the patient population, but in medical literature in certain studies, first
time failure rate is of the order of 25%. This can be much higher in certain patients
such as chemotherapy patients or neonates. Hence difficulty in cannulation is a
common and ubiquitous medical problem. The product being developed directly
addresses this unmet need.
We are developing a surgical cannulation dressing with an integrated
and detachable vein inflation system ('Vacuderm') in order to make vein
cannulation easier and improve the success rate. This development project aims to
address the manufacturing issues, clinical trials, continuing international Intellectual
Property registration, CE marking and the preparation for market entry including
website set up and some early development of training and promotional material for
the Vacuderm.
The output will be the product Vacuderm, a mass manufactured, CE marked,
Clinically tested, IP rights continuing to be registered, Branded, Trade mark protected
product ready for market entry initially in the UK and then in the international market.